"New horizons in the ecology of labour - competing socio ecological transitions in Indonesia's turn to desalination in copper mining"

In the context of the downstream integration of desalination as a sustainable technology into the copper supply chain in Indonesia, this study seeks to understand how socio-ecological transformations are shaped by competing actors involved in the green transition. The study will analyse the development of a new desalination plant in Gresik, animating dialogues between geography and political ecology surrounding the dynamics of industrial water supply at the climate conjuncture. The study will use interviews of key actors, secondary material related to the plant design, and site visits to produce a political ecology of industrial desalination at a new site in East Java. The aim of the study will be to understand how green transitions are being shaped by different actors and to assess the impact of the introduction of new sustainable technologies to critical resource supply chains. The study will also aim to draw conclusions about the role of the state and financialization in the production of a rapidly growing global copper supply chain during the green transition.